HG Cyber Security

The purpose of this project is to carry out a review of current and future cyber security measures to protect both the company and our valued customers. We aim to explore and test current security mechanisms particularly with regard to future developments and scalability.